Scalable Production of Graphene-Enhanced Concrete Roof Tiles for Low-Carbon Housing

In response to the UK's housing crisis, the government's 2024 plan to deliver 1.5 million new homes prioritises sustainability and affordability. Rising material costs have challenged previous efforts, making cost-effective, low-carbon construction solutions essential.

Our project tackles this by innovating concrete roof tile production through the use of graphene-enhanced cement (GEC), replacing traditional CEM I. This aligns with Measure 1 of the _Unlocking Resource Efficiency_ report, offering reduced carbon emissions without compromising performance or cost. GEC enables scalable, affordable housing aligned with national priorities.

FP McCann's tile factory in Cadeby (Leicestershire) produces millions of concrete roof tiles per year. This high-volume output requires large quantities of CEM I and fine aggregate. Manufacturing at this scale relies on strict process control, where even small variations can have a negative impact in production efficiency.

We propose replacing CEM I with GEC, developed by First Graphene Ltd. GEC is based on CEM II/A-L, which has ~16% lower carbon footprint than CEM I due to partial clinker replacement with limestone. Unlike standard CEM II/A-L, GEC incorporates graphene nanoplatelets, enabling strength levels comparable to CEM I.

Key benefits of GEC include:

* Equivalent or improved product performance and durability.
* Potential for cost neutrality.
* 15--20% reduction in carbon footprint.
* Compatibility with existing production methods and curing schedules.

This project will validate GEC for roof tile production through lab optimisation, factory-scale trials, in-house QC, and third-party testing. Environmental impact will be assessed via life cycle analysis (LCA), supporting future Environmental Product Declarations (EPDs). The goal is to achieve carbon reduction without affecting output, quality or price.